In-flight measurement of nanoparticle surface area and volume

The measurement of nanoparticle size and morphology is crucial for climate, health, and engineered nanomaterials. Unfortunately, the ability to measure the surface area and volume of particles is extremely limited with no techniques allowing for real time measurement.

This project seeks to develop a new device that allows for measurement of particle volume and surface area in real time, allowing for broad applications in the field of emissions, pollution, pharmaceuticals, nanotechnology.